University of Greenwich and FloPlast Limited

To develop in house design methodology and understanding for Air Admittance Valve with a primary objective of meeting USA testing criteria by way of informed design changes.